Enzyme beads for controlled alcohol oxidations in chemical synthesis

Biocatalysis offers great advantages in selectivity for oxidation of primary alcohols. Alcohol dehydrogenase enzymes are available for many alcohol oxidation steps, but a barrier to their implementation is their dependence on the cofactor NAD+. This project provides a novel solution to this challenge by developing enzyme beads that recycle NAD+ to oxidise primary alcohol functionalities in controlled ways, while releasing H2 gas as a bonus byproduct. This exploits a strong synergy between new cofactor recycling routes under development in the Vincent group and robust, broad-specificity alcohol dehydrogenase enzymes developed by the industrial partner, Johnson Matthey Catalysis and Chiral Technologies.